Computational optimization for the design of genetic circuits under misspecified models

Synthetic biology seeks to design biological systems that perform novel functions. This is accomplished by introducing new genes into living cells. These genes possess the ability to impact one another, giving rise to interconnected networks of interactions referred to as genetic circuits. The construction of genetic circuits requires the specification of multiple components that need to be optimized. This encompasses both continuous controls and the selection of discrete architectural choices, which results in an extensive design space that is challenging to explore through wet lab experiments. To expedite the design of genetic circuits, computational optimization approaches are used to perform such design search, where the behaviour of the system is predicted by mechanistic models based on differential equations. While these mathematical models are useful, they only provide a simplified view of complex biological systems and our knowledge of their parameters is frequently limited, resulting in model misspecification. To address this issue, we propose to use Bayesian approaches to optimize genetic circuits simulated with a misspecified model or collection of models, that cannot be entirely trusted. By enforcing risk-averse objectives we will promote designs that are most likely to function in real-life experiments, even when the models' reliability is limited. Such objectives need to be maximized through computational optimization. We will investigate the use of modern Bayesian optimization techniques, which claim to be efficient in high-dimensional, mixed (discrete and continuous) spaces. We will assess whether the assumptions that allow these methods to be effective are applicable to the genetic circuit design. This has the potential to enable us to efficiently explore more complicated design spaces that are intractable to investigate using previously used methods. Consequently, this can enable better optimization of known architectures and the discovery of novel designs that can perform desired functions.